Accelerating the adoption of productivity systems for farming businesses

England is on the cusp of the Fourth Agricultural Revolution, where digital technology promises a productivity boost unseen since the Green Revolution of the post-war era.

Driving this revolution are a wide range of technological innovations, offering benefits to farms across their SME businesses, from operations management, to compliance, to accounting.

Agriculture offers acute barriers to entry to innovation. Access to farm decision makers is difficult, cost of customer acquisition remains stubbornly high, and conversion rates are low. The resulting business case for innovation is challenging.

Yet the landscape is rapidly changing. A younger generation of decision makers is coming onto farm, with native expectations of digital support. Connectivity in rural areas has boomed, making technology solutions viable at scale for the first time. Finally, challenging farm economics relentlessly demand a step change in productivity, if farming is to continue as a viable business in its own right.

Yagro is a team of farmers, entrepreneurs and technologists, with a mission to connect agriculture to drive a more financially sustainable farming sector. Our story began in 2015 and, since then, we've been travelling all over the UK to meet farmers and their suppliers to learn more about the challenges they face.

We propose to offer a 'Technology Assessment and Recommendation' (TAR) service for farms. In this, we would conduct an audit of the technology tools currently used across the farm business, considering 13 key areas where technology can bring significant productivity gains. From this assessment, we would then help the farm discover, understand, and adopt possible solutions to improve their productivity.

By testing different, innovative approaches to this TAR service, we aim to prove effective and sustainable dissemination of technology tools to farming SMEs at scale. As an outcome, this research will help us scale up our reach of activities on a sustainable commercial model, with the most efficient impact on farming productivity.